Clinical movement markers and predictive machine learning models of osteoarthritis and pain for treatment with regenerative medicine

Clinical movement markers and predictive machine learning models of osteoarthritis and pain for treatment with regenerative medicine